Micro Lasers for Quantum State Control

Many quantum systems use laser light to manipulate the quantum properties of matter. Today, these lasers themselves are very much larger (half a metre - shoebox sized) than the quantum systems they control (few millimetres - grain of rice sized). This project is aimed at investigating the feasibility of designing compact, millimetre sized semiconductor lasers to integrate into future commercial quantum processing systems. The laser design incorporates novel features to make the laser light suitable for quantum optical interactions across a wide wavelength range whilst avoiding expensive modifications that would create barriers to future commercial exploitation.